Development of an on-farm handset for variable N management from satellite images

The project is exploring the technical feasibility of developing a hand held device which will enable farmers and

agronomists to take advantage, on the farm, of satellite images used for variable nitrogen application to cereals

and oilseed rape.Precision Crop Nutrition Limited currently provide the Precise N-Map service using centrally

processed data which is delivered electronically to each farm. The development of the device will offer a

quicker and more flexible way to convert data which will be of greater value to agronomists and farmers.

Expertise from Leicester University will be called on to develop the device which will be evaluated in the field,

with the involvement of farmers and agronomists, by the Precise Crop Nutrition team.